De Montfort University and Edward C Buckwald Limited KTP 23_24 R2

To develop an innovative direct-to-consumer automated workflow to generate orthotic made insoles. Benefits include greater comfort, more effective treatment plans for patients, shorter lead-times, and greater capacity.

Applied expertise includes biomechanics (static and dynamic pressure testing, and alleviating high stress points), optimised porosity, 3D printing, 3D scanning, and software development.